Realising the research potential of digital heritage through digitisation

This timely upgrade to digitisation facilities for Manchester Metropolitan University's (MMU) special collections will be the leap forward which enables a significant improvement in scholarly access to the breadth and depth of the unique holdings of the Special Collections Museum and Archives (SCM), and the North West Film Archive (NWFA). Digital research access to the collections and archives is currently hampered by equipment that is no longer fit for purpose.

SCM is accredited by Arts Council England for its combined collections of objects, books and archives. SC's holdings are available to all researchers and are already actively used by researchers from a wide range of universities, including scholars with no affiliation as well as general authors.
NWFA, a nationally recognised archive caring for 50k+ items from film's 1890s pioneer days to current video production, is a founding member of Film Archives UK, works in partnership with the British Film Institute, and is a member of the International Federation of Film Archive. Digital research access to the collections and archives is currently hampered by obsolete and unreliable equipment.

Managed within MMU's Library Services, these rich collections span three centuries of British life, art, design and culture and are already providing inspiration and fresh ideas for the research communities within and beyond MMU. This investment would hugely expand the range of material available by enabling the specialist teams to meet the growing demand through creating more digital surrogates at higher quality and more rapidly. NWFA and SCM have been crucial to supporting research within MMU and outside for decades. This has resulted in academic books, several films and broadcasts, and innovative collaborations with artists and historians, including two Turner prize-winners. Research underpinned previous REFs and forms part of an impact case study in REF 2021, aligning with MMU's research strategy (2017) aim to ensure a close relationship with the archive/museum and the Arts and Humanities Faculty. The University is building a new £35million School of Digital Arts (SODA) where digital film media are central and a new Arts and Humanities building opens this year including a Poetry Library, which features an innovative interdisciplinary poetry/archive film collaboration with the NWFA and Professors of Art and Poetry.

Building on the professional expertise in the well-established teams caring for the collections, an eclectic mix of images and artefacts will be digitised efficiently (ranging from mid-20th-century large size architectural drawings, to professional and amateur cine film documenting life in the north west region) and become much more readily available remotely to support research, study, and engagement with cultural and heritage organisations more widely. Skills within the teams will be strengthened, offering opportunities for further training and practical experience. Creation of digital surrogates will, crucially, secure the preservation of the original items for the long term. Alongside creating more opportunity for research access and protecting the original material from the risks of repeated handling, these surrogates can be scrutinised, studied, and interrogated in closer detail than is possible in person.

Upgrading current equipment will unlock both film and 2-D material for research in a variety of ways:
A large Versascan 3650 flatbed scanner, for print materials and 2-D objects will be located in SCM.
A MWA-Nova Spinner S multi-gauge cine film scanner will be housed in NWFA, with the specialist teams in both locations managing more streamlined and efficient workflows.
Upgrades to the existing NWFA data storage supported by MMU's central Servers team, will provide essential infrastructure for storage and back-up of digital assets, and speedy access to meet the demands of users.